Supporting Digital Engagement - An Intervention with Sheffield Homes

This social science based knowledge exchange project is a collaborative intervention in the area of digital inclusion. The project will support Sheffield City Council (SCC) and Sheffield Homes (SH) in addressing a well-defined and pressing policy need to increase digital engagement among social housing tenants.

Context

Providers of social and community services in the public and third sector currently face major constraints on available funding.

1. Digital technology solutions, such as online payments and service bookings, have been proposed as routes to major cost savings.
2. The major users of social and community services include the bulk of citizens who are currently digitally excluded or disadvantaged.
3. Moving services "on-line" may therefore further disadvantage these groups in their access to services.
4. Lack of uptake of digital services by members of these communities may also limit the financial impact of the technology solutions.

Proposal

This project proposes to apply knowledge gained from a number of funded projects, for example:
1. Community ICT Engagement Strategies (ESRC)
2. Bridging the Global Digital Divide Network (EPSRC)
3. Practical Design for Social Action (AHRC)
4. Rural e-services: Participatory co-design of Sustainable Software and Business Systems in Rural Co-operatives (EPSRC)
5. Burmese Community Reporters - ICT in Education Research: practices, innovations and policy (BIS / NIACE)

These projects provide the SHU team with a strong knowledge base in the issues of digital exclusion, digital engagement and community collaboration and intervention with regard to ICT system use and deign. The collaboration will be based upon a specific intervention case study in a target social housing area of Sheffield. The collaboration will have the following stages:

1. A survey and review of the current levels of digital exclusion and engagement in the target area - this will include access to technologies, level of use and attitudes to digital systems and services
2. Analysis of the data from 1] to determine with partners which of the available strategies might have greatest impact - potential solutions include community based training and support; community based ICT resources; community based technology solutions (e.g. WiMAX); or community marketing and communication campaigns.
3. Implementation of one or more interventions.
4. Action research based review of the interventions and their effectiveness in addressing digital exclusion and engagement.
5. Report to partners on the effectiveness of interventions and the community impacts and cost-benefit with regard to the likely implementation of digital services.

Potential impact
This intervention project is designed to impact directly on three end user groups:

1. Sheffield City Council and Sheffield Homes - and more broadly through dissemination of the outcomes to other public sector organisations facing similar challenges.
2. Residents and users of Sheffield City Council social and housing services - and more broadly through dissemination of the outcomes to other communities facing similar challenges.
3. Other academic and public sector organisations undertaking or developing similar engagements - through providing a case study in the inter-disciplinary application and co-production of social science knowledge with end users.

The project is in and of itself an impact activity. The project will support Sheffield City Council and Sheffield Homes in addressing a well-defined and pressing policy need to increase digital engagement among social housing tenants. The project is designed to apply learning from a set of recent ESRC, EPSRC, AHRC and EU funded projects in the areas of digital inclusion, digital engagement and user centred software and service design. The project has three impact objectives. First, support for the end users, both in the public sector and community members, in meeting digital engagement targets. Second, the embedding of this knowledge base within Sheffield City Council, Sheffield Homes and the target communities. Third, the project will provide an opportunity for the academic partners to gain greater knowledge of the specific context of social housing, access to data and technologies, and develop closer working relationships with end users.

The impact benefits are intended to be direct. The project itself is specifically designed to engender documentable impact from the application of an accumulated social science knowledge base. The project interventions will be practical and lead to the validation of digital inclusion activities to be carried forward by Sheffield City Council and Sheffield Homes over the following period. The impact will derive from:

1. The interventions themselves - be they technology or community based, though likely a combination of both
2. The three way knowledge exchange between academic, public sector and community partners
3. The dissemination of outcomes through end user workshops, policy decisions by public sector partners and academic outputs

At the close of the project it is hoped that a significant knowledge base will have been exchanged between partners to ensure high quality results from following interventions and policy decisions. Overall the project will contribute to meeting the need to support digital inclusion within communities. Such support opens up the possibility of addressing reductions in service resources through online provision, and therefore maintaining front line delivery.